Virtual Cathode Deposition feasibility study for Solid State Battery manufacturing

Increasing demand for small, low cost, powerful batteries with increased battery calendar life is driving developments in the thin film Solid State Battery (SSB) market. Rechargeable liquid lithium-ion batteries are currently the most popular battery for portable electronic devices, however, their use is limited due to concerns over overheating and demand for increased battery life. In thin film SSB, liquid electrolyte is replaced by solid electrolyte material which offers the potential for increased energy density, and hence improved battery performance, and increased safety. However, the SSB market is still in its infancy and manufacturing technologies currently do not meet the market requirements, with prices significantly higher than liquid lithium-ion alternatives and overall poor battery performance. Plasma App Limited, experts in film deposition, has identified an opportunity to develop a novel Virtual Cathode Deposition technology for the manufacture of highly efficient SSBs at a commercially attractive price, addressing market requirements. This feasibility project aims to optimise an innovative deposition technique to enable the cost effective production of SSBs.